AI-enhanced ultra-thin optical shape mapping probes for manufacturing and medicine

Accurately measuring internal geometries of objects is critical for manufacturing, inspection and medicine. Examples of manufactured products whose internal structure should be inspected includes engine parts, tissue scaffolds, biomedical implants and prosthetics, and drug delivery devices. In manufacturing, hollow parts are typically inspected using X-ray computed tomography (CT) but this can very expensive, particularly if high resolution is required, and is not accessible to smaller, agile manufacturers. Further, it often cannot detect internal surface textures accurate well [1], may be limited to application to certain materials (e.g. it cannot work with lead) and may expose factory workers to dangerous X-ray radiation. A similar problem arises in biomedicine, particularly during colonoscopy procedures where surgeons are look for suspicious pre-cancerous growths, termed polyps. Polyps take many different shapes and sizes from flat to large and round. Different shapes can represent more or less aggressive cancers and be challenging to spot using conventional imaging [2]. Therefore, obtaining 3D information of these could provide important information but requires a shape measurement tool that is ultrathin and flexible enough to fit inside an endoscope [3].

References
[1] A. Thompson, I. Maskery, and R. K. Leach, "X-ray computed tomography for additive manufacturing: a review," Measurement Science and Technology, vol. 27, no. 7, p. 072001, 2016.
[2] N. G. Burgess, L. F. Hourigan, S. A. Zanati, G. J. Brown, R. Singh, S. J. Williams, S. C. Raftopoulos, D. Ormonde, A. Moss, K. Byth, et al., "Risk stratification for covert invasive cancer among patients
referred for colonic endoscopic mucosal resection: a large multicenter cohort," Gastroenterology, vol. 153, no. 3, pp. 732-742, 2017.
[3] M. Visentini-Scarzanella, H. Kawasaki, R. Furukawa, M. A. Bonino, S. Arolfo, G. L. Secco, A. Arezzo, A. Menciassi, P. Dario, and G. Ciuti, "A structured light laser probe for gastrointestinal polyp
size measurement: a preliminary comparative study," Endoscopy International Open, vol. 6, no. 05, pp. E602-E609, 201